MOSS - Media Object Storage Systems

MOSS is a twelve-month project to research and develop object-based ‘blob’ storage systems that are optimised for the network-based processing, distribution and archiving of very large collections of media files. The project will create a new kind of Functional Object Storage, based on Open Source technologies and standards. It will demonstrate a protptype, working with exemplary applications, and publish a White Paper mapping Functional Object Storage to media industry workflows. Combining object-based storage and functional programming for professional media data, across networks and in the Cloud, will improve data resilience, permanence and network delivery, and resolve problems of versioning. The project leader is a SME solutions provider (Ovation Data Services), working with a large creative media facilities company (Smoke & Mirrors), and a research group at Imperial College with a strong track record in distributed computing systems and functional programming. Aftre the project, Ovation expects to bring the results to market in a new generation of storage products and services.